Energy Makers Academy: A mobile learning platform for universities to train rural energy innovators

The number of people without access to electricity in Africa dropped from almost 860 million in 2018 to 770 million in 2019 (IEA et al., 2021). However, without more sustained efforts, it is predicted that 650 million people will still live without access to electricity in 2030, despite universal access to affordable, reliable, and sustainable electricity by 2030 being a key Sustainable Development Goal (United Nations, 2015).

Despite Kenya's goal of 100% access to electricity by 2022, over 40% of people living in rural areas still don't have access to electricity. Expansion of national utility grids to rural areas in is neither economically nor technically feasible in the short-to-mid-term (KNES, 2018) because of highly dispersed populations in rural areas (e.g. Kenya, \>30 people per square kilometre in Northeastern areas; English et al., 2018). Thus, governments in the region will rely on decentralised, off-grid energy solutions, such as Solar Home Systems; SHS).

Solar Home Systems are stand-alone units, which include a photovoltaic panel (electricity generator), a battery and charge controller (energy storage and distribution), and electrical appliances (the energy load), providing at a minimum "Tier 1" electricity access for task lighting and phone charging (ESMAP, 2015). Solar panels with 1 -- 10 W output can be used to power lights to replace kerosene lamps in households. However, deployed solar panel systems have high failure rates (Feron, 2016); for example, reported failure rates of 65% in Laos (IRENA, 2014). These high failure rates result from lack of maintenance or after-sales service, and harsh operating conditions (Van Diessen, 2008).

With funding from Innovate UK, Open Energy Labs (UK SME), TEA-LP (a network of African universities), and Strathmore University will develop our existing technology to be suitable for universities to teach rural/remote/disabled students how to design, build and maintain a solar home system. Thereby directly addressing a key barrier for the uptake of renewable energy technology in sub-Saharan Africa; namely, the need for locally skilled people to design, install, operate, manage, and maintain household systems. We will test our updated software training platform and hardware with 100 users in Kenya to ensure that we develop a desirable, fit-for-purpose solution.